Muscle aging and gene expression balance in Caenorhabditis elegans

Genome editing based on CRISPR-Cas9 is now rapid and straightforward in Caenorhabditis elegans and has opened up entirely new avenues of research in this key model system. Precise manipulations of promoter regions in situ will allow subtle modification in vivo of expression levels of proteins with roles in control of muscle calcium ion homeostasis. Discordance in levels of subunits of the complex calcium ion channel regulatory system is predicted to lead to muscle ageing, the major factor in mobility decline in older people. A better understanding of muscle ageing in animals may lead to delaying of muscle ageing in people.